Exploration of the technical requirements to enable multiple legal-service-delivery-models in family law

The way people access family-law services has changed for good;

* The removal of legal aid for many cases has led to an increase in Litigants-in-Person (81% of family court cases now involve at least one person who represents themselves);
* In 2023, the UK government unveiled plans to introduce compulsory mediation for separating parents, in an attempt to keep family disputes away from court;
* The introduction of the Divorce, Dissolution and Separation Act (2020) means that a couple can now apply for divorce under a new, joint representation model (where one lawyer represents both parties)

transparently's mission is to improve client access to legal services; to ensure that they achieve the best outcomes possible, by being able to receive as much legal input and advice as they are able to afford.

The company wishes to extend the functionality of its current family-law technology platform, to enable legal-professionals to deliver multiple legal-service delivery-models and to enable clients to make use of mediation, joint-representation and traditional individual-representation solutions, as their needs require.

transparently wish to provide clients with the ability to be involved; in the preparation and management of their legal case, where they have the need and resources to do so; to take full responsibility, as a Litigant-in-Person, with the ability to receive ad-hoc legal advice; to support their own experience and ensure the most favourable outcome.